A deep dive into young planets: detecting, characterizing, and modeling their evolutionary lifecycle.

: During the first few hundred million years after formation, planets undergo a variety of significant processes, including thermal contraction, atmospheric loss, and potential interactions such as migration, planetary collisions, and dynamical exchanges with their surrounding environment. Detecting and characterizing planets at this early stage of evolution provides a unique opportunity to constrain theories of planetary formation and evolution. The goal of my project is to identify young planets transiting stars (<1 Gyr) using data from the Transiting Exoplanet Survey Satellite (TESS). These planets will be characterized through eventually follow-up spectroscopic observations. Finally, I will model the evolution of young planetary systems using N-body simulations to gain insights into the early stages of planetary development, before reaching the main sequence.